Aston University and JDD Furniture Limited KTP 21_22 R4

To develop and embed a Digital Data Strategy across operations: production sales, marketing and back office systems. To implement digital tools and knowledge to inform successful implementation of CAD, CAM, and digital management practices resulting in impact on NPD, Manufacturing and Productivity.